EcoShipYard

ECOSHIPYARD is a research and innovation project aimed at promoting sustainable shipbuilding practices and material circularity in the European Union. The project is focused on developing solutions to reduce the environmental impact of shipyards, increase energy efficiency, and optimize operations and also measure and reduce the non-operational impacts. The project team consists of shipyards, research organizations, and technology providers from different EU member states. ECOSHIPYARD will explore innovative ways to manage materials' circularity by developing and implementing an EU-material passport for ships. This passport will track the origin and use of materials in shipbuilding, maintenance, repair, and disassembly, providing valuable information for the circular management of materials. The project will also examine technologies and processes to reduce the environmental impact and improve energy efficiency in shipbuilding and operation. These include the use of renewable energy sources, electrification of ports, and optimization of logistics and operations. ECOSHIPYARD will also develop digital tools to support sustainable shipbuilding practices. These tools will enable shipyards to monitor and manage their environmental impact, assess their carbon footprint, and identify opportunities
for improvement. The project aims to contribute to the EU's environmental and climate goals by effective monitoring of shipyard environmental performance, reduce emissions from processes and promote a circular economy in the shipbuilding sector. The outcomes of the project will provide valuable insights and best practices for sustainable shipbuilding, benefitting both the industry and the environment.